Sussex S.E.E Chairs

This project will enact sustainable development and the commercialisation of manufactured products that help rehabilitate underrepresented members of our community and restore our natural environment.
Through the co-design and production of a new range of regionally situated furniture-products we will pioneer research into social making that drives an eco-system of opportunity for our regional social, economic and environmental landscape.
This collaboration between award-winning, sustainable industrial design researchers and a successful charity that provides rehabilitation to people moving on from prison, homelessness and addiction will accelerate latent potential to deliver a new commercial offer that directly benefits Society, the Economy and Environment [S.E.E].
Context:
‘Making Nature’: The project sits within the context of new legislatory demands for local nature recovery strategies and biodiversity-net-gain and the value of regenerative design in reigniting more sustainable and diverse uses of our landscape resources.
‘Virtuous Circular Economies’: Within the ‘three-pillars’ of circular economies; the need to design out waste, retain materials within circular flows and regeneration of the natural environment comes a role and benefit to humans in enacting these systems. This includes pathways to sustainable development goals that integrate opportunities for social justice, human health, equality and the inclusion of diverse contributions to these objectives.
‘Making Well’: Current public and political concerns engage with how to deliver effective criminal justice and address social issues in economically challenging times, recognising the need to educate, redirect and reintegrate isolated members of the community through meaningful rehabilitation. Researchers continue to seek further evidence in support of policies towards social prescription and the value of creativity and making to individual’s health and well-being.
Aims:

Demonstrate the power-of-making as a unifying force in the delivery of health and well-being for people and nature.
Accelerate the sustainable development potential of an emergent, regional, cross-sectorial community of practice.
Up-skill isolated members of the community to meet consumer demands for meaningful products providing tangible regional benefit to society, economy and environment
Materialise a value-chain model that incorporates employment, education, rehabilitation, collaboration and knowledge exchange with nature conservation and habitat restoration.
Market authentic stories associated with ‘making-well’ that promote repeatable / scalable models for regional, sustainable development.

Objectives:

Co-produce data and evidence in support of making and regenerative manufacture as a means to health and well-being of people and nature.
Co-design a new ‘virtuous-circular-economy’ with stakeholders across land and landscape resource management, charitable, criminal justice and volunteer sectors and sustainable retail and consumption.
Form manufacturing models that facilitate tangible, transferable skills for a range of capabilities and offer on-going prospects and opportunity.
Realise new regional, furniture types that visually communicate iconographic values through their material literacy.
Launch and promote new products through authentic data, evidence for sustainable narratives associated with human-nature recovery.

By designing together we will co-produce solutions that will establish a new charitable income stream that commercially benefits from input of regional, regenerative resources, through-puts of a diverse workforce and out-puts of high quality products to the market place – raising awareness of the authentic, interconnectivity between products, people and place.